Improved Measures of the Family Environment in Longitudinal Population Studies of Child Health in Sub-Saharan Africa

Child health is a global health priority with over 6 million preventable child deaths occurring every year in developing countries and more than 200 million children failing to reach their full developmental potential. The Millennium Development Goal to reduce child mortality by two-thirds is far from being met in sub-Saharan Africa. Families are central to the health and development of children. There is increasing evidence that interventions and policies can successfully support families in promoting better health and wellbeing of children. The design and evaluation of these interventions requires high quality, detailed and validated data on families and child health which is currently very limited in sub-Saharan Africa.

Our research will identify better ways to measure and characterize complex and dynamic family relationships and processes. The improvements in data about families will assist us and other researchers and service-sector agencies in our efforts to understand and support families in promoting the health of their children in low and middle-income countries. Using a well-established demographic surveillance system in rural South Africa as a model, we will develop and test new instruments and strategies for collecting improved data about families. The research involves researchers at the University of Southampton, the London School of Hygiene and Tropical Medicine and the Africa Centre for Health and Population Studies.

Potential impact
The collaboration, activities and findings from our project will impact six groups of beneficiaries:

1.The conceptual and methodological dimensions of the project will be of considerable interest to researchers with a broad range of interests in children and families, social determinants of health, measurement and data collection methods. The project will advance knowledge about the specific dimensions of family relationships, processes, intergenerational care and support that can be used to promote child health and wellbeing.

2. The project will directly benefit research groups working with demographic surveillance systems in Africa and Asia (e.g. the 47 members of the INDEPTH-Network of HDSS) and family cohorts and social surveys (e.g. COHORTS) by identifying and evaluating measures of the family environment that are conceptually relevant, feasible and methodological reliable in a rural sub-Saharan African context.

3. Improved instruments to measure key indicators of the family environment that have been shown to be feasibly implemented in individual and household data collection in a rural, sub-Sahran African population will be of value to government and international agencies engaged in national and international data collection efforts related to families and health (e.g. UNICEF, WHO, Macro/DHS, Statistics South Africa).

4.Improved understanding of how multiple and dynamic family risk environment influence child health and wellbeing will also benefit researchers and policy-makers involved in the design, implementation and evaluation of family-orientated interventions (e.g. UNICEF, The Global Fund to Fight AIDS, Tuberculosis and Malaria).

5. Southern African early career scientists and research assistants employed through this project will directly benefit from the opportunities for capacity building afforded by the Africa Centre and the University of Southampton. Beyond gaining scientific and operational knowledge and skills within the project, the Wellcome Trust provides funding for all Africa Centre employees wishing to access additional education and training courses.

6. The project will increase wider knowledge and understanding within social science of the value of existing data and opportunities for new data collection, not only in the Africa Centre demographic surveillance system but in the many other DSS in Africa and Asia. This project will be the first time that Berrington and Ploubidis are involved in the analysis of demographic surveillance system data. By bringing these widely respected UK-based experts' understanding of social statistics together with a well-established South African team in order to address the issue of improving measures and understanding of the family environment will serve as a catalyst for many other new areas of collaboration.